The University of Kent and The Hurley Group KTP 21_22 R2

To create a population health and business analytics platform, utilising Artificial Intelligence and Machine Learning to improve health outcomes. The better use of data will lead to improved efficiency and quality of primary care provision.